BB Photonics UK Ltd

Data transfer in large scale data centres is based on optical communication via fibre optic
routing. As consumer demand for data bandwidth continues to explode the data center has
seen the proliferation of ever broader bandwidth and faster parallel inter-server
communication links. Today, 1Gb/s - 10Gb/s Ethernet Links are standardised, with a current
drive towards 100Gb/s as the emerging minimum deployment standard.
The team at BB Photonics (BBP) have IP related to a platform approach which relies on the
monolithic integration of multiple photonic functions on a single compound semiconductor
chip based on Indium Phosphide (InP). The technology enables lower cost, higher
transmission speeds and hence a smaller transceiver footprint with a lower energy
consumption.
A potential initial application for the platform technology is a Photonic Integrated Circuit
(PIC) for the 100Gb/s Ethernet Transceiver Market. Our InP technology operates at 1310nm,
an established telecoms wavelength standard that meets the requirements for implementation
in multi-level encoded and multiplexed wavelength applications.
In this study we propose to look at the feasibility of leverging this platform to produce multichannel
high speed detectors (4 x 25Gb/s) for emerging 100Gb/s transceiver solutions. The
study will examine both technical requirements for emerging products and commercial
considerations such as component pricing, barriers to entry, and market introduction
strategies.